The University of Bath and STL Tech Limited KTP 21_22 R2

To develop and embed the latest applied innovation management methodologies which will offer comprehensive technology incubation support to entrepreneurs and businesses. This support will deliver a stronger pipeline of new innovative business ventures across the Western Gateway and beyond.